Understanding and exploiting stoichiogenomics to harness reactive nitrogen in sustainable food production systems

Aquaculture is the fastest growing food production sector in the world, however global aquaculture needs to double in size over the next decade to keep pace with the ever-rising demand for quality protein. Nitrogen, the main constituent of protein, is one of the most critical and valuable elements globally. Current aquaculture practices are characterised by inefficiencies in nitrogen use and globally, aquaculture is contributing to net nitrogen loading to the environment, with concomitant negative impacts on the environment and human health. As aquaculture intensifies, the volume of waste produced will increase in direct proportion to aquaculture production, however presently, there are limited solutions to deal with N-rich waste.

This research will develop innovative systems, based on the recovery of valuable resources, to pioneer sustainable food production systems and catalyse a new revolution in the nitrogen cycle. Rather than promoting technologies that result in the permanent removal of nitrogen, this research will explore the potential to exploit the genomic capacity and functional potential of microbial communities within marine sediments and deposit feeder gut microbiomes to upcycle waste N into high value biomass as organic nitrogen.

Understanding and exploiting genomics and concomitantly proteomics is a fundamental theme underpinning the research. The student will work within the framework of Elemental Stoichiometry to understand the structure, organisation, function and interaction of microbial communities in deposit feeder gut, soil and sediment microbiomes. A stoichioproteomic analysis of microbial communities from different environments, including agriculture, aquaculture and engineered bioremediation systems will be undertaken using annotated sequencing data from soils, sediment and bioremediation systems currently available through the Earth Microbiome Project. Long-term growth trials of the polychaete Alitta virens reared on waste from a prawn Recirculating Aquaculture System (RAS) will be coupled with integrative microbiome research to explore the role of the 'system microbiome' (soil, sediment and gut microbiomes of deposit feeders), and the role they play in elemental nutrient cycling and the global N budget.